AI-Accelerated Carbon Assessments for the Construction Industry (AIACACI)

More and more construction projects are conducting whole life carbon assessments to improve the sustainability of buildings. This is an important issue, as around 25% of UK carbon emissions are linked to the built environment and materials such as steel and cement alone account for around 15% of global carbon emissions.

These whole life carbon assessments combine carbon measures for day-to-day occupancy with those for embodied emissions (from materials and energy used to produce and assemble materials in construction).

Morgan Sindall, a top-3 UK construction business, has developed a digital tool called CarboniCa to conduct these whole life carbon assessments. This tool is now being used on 50+ large (£5m+) building projects each year and has already saved over 14,500 tonnes of carbon.

However, it currently takes 1,136 days to maintain and use the CarboniCa tool accurately. This number is expected to grow in the coming years, as the drive to net zero increases and discussions of making whole life carbon assessments a legal requirement progress.

This project will develop a cutting-edge AI capability for CarboniCa to drastically reduce the time taken to conduct accurate whole life carbon assessments in the construction industry. A series of new algorithms will be built to exploit this growing dataset of actual project data already inputted into the tool, streamlining the process of entering and checking user inputs. The three applicants, Morgan Sindall, ConstructSys and Nottingham Trent University, have developed a strong working relationship through prior development of the CarboniCa tool. They bring together a relevant blend of experience to ensure that the innovation is developed successfully, from understanding the needs of the end user in the construction industry, to expertise in AI, knowledge of whole life carbon data and software integration.

To ensure that the new AI-enabled will bring commercial benefit through rapid adoption, this project will include a series of dissemination and showcase events across Morgan Sindall and its associated supply chain. This digital engagement work will demonstrate the benefits of the new AI functionality via appointed champions already recruited and engaged from prior Carbon Literacy work at Morgan Sindall.

This project will enable a much more productive approach to whole life carbon assessment (£33.8m time savings) that will pave the way to a more sustainable and profitable future for net zero construction (up to £282m from saved carbon).